GREENPORTSIDE

The Newhaven Port Masterplan 2024 sets out one of its main proposals to decarbonise the port operations:

* Decarbonise Port's land-based operations,

* Assist port customers to decarbonise their land-based operations,

* Decarbonise the Port's vessel operations,

* Assist in decarbonising vessel operations for those port customers most able to do so, and

* Facilitating the R&D and production, storage and distribution of green energy.

There is short-, medium- and longer-term proposals for this decarbonisation. In the short term the Port intends to install shore power supply for the Newhaven -- Dieppe ferry, expand the renewable energy generated at the port and transition Newhaven Port's vehicles to non-fossil fuels. In the medium term these ambitions extend to the Port becoming self-sufficient in renewable electricity and Port vehicles/ vessels fully transitioned to non-fossil fuels. The longer-term ambitions involve supplying shore power for cargo vessels and transitioning the Port tenants to sustainable energy sources, as well as the Newhaven-Dieppe ferry users.

Beyond these port decarbonisation plans Newhaven Port has ambitions to support a battery electric Newhaven-Dieppe ferry as well as other battery electric vessels/ vehicles using the port. This project will therefore specifically assess the feasibility of providing new sustainable energy supplies to minimise grid electricity use for the port and its tenants and vessel electrical shore supply/ fast charging capability.

The vessel/ vehicle electricity facilities aspect of the study will look at several different scenarios in a variety of combinations, including:

1\. Short term - Shore power supply for the Newhaven -- Dieppe ferry.

2\. Medium term - Port being self-sufficient in renewable electricity

3\. Long term - Shore power for cargo vessels and the Port tenants (including the Newhaven-Dieppe ferry operation and passenger vehicle charging) transitioned to sustainable energy sources.

4\. Beyond - Support a battery electric Newhaven-Dieppe ferry and other frequent caller vessels with fast charging capability.

The project will specifically assess the use of novel and efficient fast charging methodologies that could be applied at Newhaven Port.

The renewable electricity supply potential will also be investigated to assess the feasibility of providing additional wind, wave and solar power as well as energy storage to minimise the use of grid supplied electricity to meet the port's electricity demands in a sustainable manner.

This research will allow Newhaven Port to understand the technical and economic viability of these electricity-based decarbonisation scenarios such that it can develop plans for their adoption in the future.